University of Cambridge and MHP Group Limited KTP 23_24 R2

_To develop a behavioural science research capacity which will provide an evidence base for how organisations can prevent and respond to divisions in society whilst growing their market share or profits._